Coevolution of galaxies and supermassive black holes in the Euclid era

Black holes with masses more than a billion times the mass of the Sun lurk in the heart of most galaxies. During the so-called active phase of accretion, accumulated gas and dust around the black hole shine across the electromagnetic spectrum from the radio to the gamma rays. These sources are called Active Galactic Nuclei (AGN) or quasars, depending on their luminosity. We currently believe that there is likely a coevolution between the growth of these supermasive black holes and the stars in their host galaxy. However, the details of the coevolution remain unclear, and under vivid debate. This project will leverage the upcoming optical and near infrared space telescope, Euclid, scheduled for launch in July 2023. The Data-Intensive AstroNomical Analysis (D.I.ANA.) group in Bristol is involved in the preparation of the data analysis of the mission (e.g. Fotopoulou & Paltani, 2018). We are particularly interested in the properties of the AGN population, and their evolution across cosmic time. We use traditional methods and a variety of machine learning approaches to identify and characterise the population of all Euclid sources (stars, galaxies, AGN), which are expected to be more than one billion. The Euclid Consortium in an international team and comprises more than 2,000 scientists and engineers. With this PhD project you will become a member of the Euclid Consortium as the first data come in! The focus of this project will be to use Euclid and other telescopes to identify low luminosity AGN, and to compare these observations with leading models and simulations. We are also keen to exploit the data to identify peculiar populations of galaxies and look for unexpected discoveries. References: Fotopoulou & Paltani 2018 A&A, 619A, 14F, arXiv:1808.04977 Stevens et al., 2021 JOSS, 6, 65, arXiv:2109.05207 Selwood et al., 2022, arXiv:2210.04827